Deep Probabilistic Models for Attribute Learning

The current deep learning methodologies lack of two capabilities (a) a rigorous probabilistic methodology that describes the architecture and (b) a rigorous way of incorporating several attributes. This PhD aims to tackle the two above challenges.